Using geostatistical methods to analyse and design neglected tropical disease surveys

Neglected Tropical Diseases (NTDs) are a group of 20 diverse diseases that primarily affect people in tropical and subtropical regions of the world. These diseases tend to afflict individuals in low-income and resource-constrained areas, and they receive less attention and funding for research and interventions than is indicated by their contribution to overall human suffering.
Model-based geostatistics (MBG), a branch of spatial statistics, has been increasingly used to map NTDs to support the decision making of national control programme. In particular, MBG has been used to inform policy for NTDs that are approaching elimination and to develop more efficient prevalence surveys.
As part of this project, the student will join the WHO Collaborating Centre on Geostatistical methods for Neglected Tropical Diseases research, led by the Dr Emanuele Giorgi, at Lancaster University. Depending on the background and interests of the students, the research carried out under this project can be either methodological or more applied and will focus mainly on two NTDs, soil transmitted helminths and trachoma. The research questions that students will investigate around these two NTDs are the following.
The research questions of the project will revolve around the following key aspects of NTD research.
1. Identification of Environmental Risk Factors: Explore the use environmental variables that can best assist the prediction of disease prevalence, contributing to a more nuanced understanding of NTD dynamics.
2. Mapping Inaccessible Areas: Investigate the application of geostatistical models to map disease prevalence in regions that are difficult to access, providing critical insights for targeted interventions.
3. Designing Surveys for Low Prevalence Diseases: Utilize geostatistical models to develop efficient survey designs tailored for diseases with low prevalence, optimizing resource allocation and data collection strategies.
These investigations will be conducted in collaboration with international partners from Sub-Saharan Africa and South America, adding a global perspective to the research. The student undertaking this project is expected to acquire proficiency in R programming and undergo training in advanced statistical methods, thereby contributing to the advancement of geostatistical approaches in combatting NTDs.